Variable-Temperature Thermochemical Energy Storage System and Heat Networks for Decarbonising the Buildings Sector

Developing an integrated thermochemical energy storage district heating (TCES-DH) system using a co-design framework working at micro, meso and macro
scales, that will contribute to reductions in carbon emissions, leading to more effective use of renewable and low-carbon resources, whilst meeting societal and
economic needs.